Gradwell Communications

Gradwell has developed an award winning telephone system used by 20,000 UK small businesses. We want to develop this and gain ISO 27001 and PCI accrediations to enhance the security and trust in our offering.